Advancing system design to support the commercialisation of tidal stream technology

In our path to commercialisation, Proteus Marine Renewables have developed a technology strategy that builds upon 20 years of development of tidal energy systems that focuses on some key aspects that predominantly aims to lower the LCOE.
Our latest series turbines will use larger rotors and higher power capacity than the present designs that are currently in operation and be tailored for use in large scale arrays at mid to fast flowing tidal sites. In order to achieve this, certain aspects of the technology are being advanced, some of which will form the basis of this IDCORE project.
The following points give an indication of the areas of research that are of present interest to Proteus, to be investigated by the Research Engineer and all of which would align with the primary objective of commercialising the technology.
1) Use and improve existing tools to perform site characterisation:
a. Assess site data from models and measurements from ADCPs to characterise key conditions used in simulations (eg turbulence).
b. Analyse data measurements from full scale turbines deployed in different operating conditions.
c. Validate numerical models using real measurements.
2) Loads analysis and control:
a. Develop control algorithms for power smoothing and loads reduction.
b. Test control methods in numerical simulations using BEMT models
c. Advance control algorithms to optimise blade pitch system operation.
d. Test, validate and improve in house BEMT models benchmarking against Tidal Bladed, OpenFast and measurements from measured data gather during operation of Proteus full scale turbines.
e. Deploy, test and improve new controllers on live projects
3) Also potentially use learnings from the above to investigate:
a. Blade hydrodynamic performance, structural design, manufacturing techniques, modular mould designs for scaling up size and production.
b. Methods of reducing tip loss and wake generation effects through modifying blade tips.
c. Use learnings to inform engineering design of mechanical and / or electrical subsystems